Using synthetic ecology to optimise methanogenic consortia for anaerobic digestion

Synthetic ecology is the application of rational design principles to the assembly of consortia of organisms for the purpose of performing a particular task (Pandhal and Noirel, 2014). It has special relevance to microbial biotechnology, where chemically-sophisticated biochemical transformations are often performed by a complex community of different species with complementary activities, functioning in a step-wise manner or in a close, mutually-dependent association (syntrophy). One well-developed biotechnology in which such inter-species interactions are critically important is anaerobic digestion (AD), the conversion of organic matter to biogas (methane) under anaerobic conditions by methanogenic microbial consortia (Vanwonterghem et al., 2014). AD reactors can handle diverse organic waste streams such as industrial waste, food waste and farm slurry.

Anaerobic digestion is critically reliant on the activity of methanogenic Archaea, which act in syntrophy with Bacteria carrying out secondary fermentation to produce the 1-carbon compounds and hydrogen required by the methanogens. This syntrophy provides a test system for the application of synthetic ecology approaches to the structurally-complex AD community, using cultured methanogens and secondary fermenters. Such first steps are essential if we are to understand, from the bottom-up, how the core processes in an AD system work, and ultimately to design rational synthetic AD systems. Currently only two strains of methanogens are available for lab culture; in this study, we will isolate novel methanogens and their partner secondary fermenters from a natural sediment-based system, and then apply them in a synthetic ecology approach to lab-scale methanogenic reactors.

We will improve the available pool of cultured methanogens by mining a freshwater sediment-water microcosm system developed by in our laboratory (Pagaling et al., 2014). This system contains a diverse community of methanogens, as established by 16S rRNA gene sequencing and cloning/sequencing of the mcrA gene. We will extract these novel methanogens from the microcosm communities, culture them under anaerobic conditions, and use quantitative assays to assess key kinetic parameters important in AD applications, specifically growth rate, half-saturation constant for growth on H2/CO2 or acetate and growth yield.

Secondary fermenter species will be cultured from the same microcosms on a range of primary fermentation products, and combinatorial co-culture of these with the methanogen species will then be used to test for viable syntrophic associations and their efficiency and productivity. The ability of individual species from this pool to invade other syntrophic pairs will be tested to provide an indication of the susceptibility of the associations to disruption by changes in operating conditions or invasion of external organisms in a reactor context. Finally, the best synthetic associations will be used to inoculate the communities of lab-scale reactor systems, and tested for persistence, effects on biogas production and performance stability. This approach will provide a first step towards the construction of synthetic AD communities, improving our understanding of methanogen physiology and syntrophic interactions, and will have potential for the enhancement of full-scale AD reactors by bioaugmentation.

The project will involve start-of-the-art techniques for the characterisation of complex microbial communities and novel methanogenic and fermenter species by next-generation (Illumina) DNA sequencing and fingerprinting methods. Bioinformatic and statistical pipelines will be applied for the analysis of these data. Pure culture isolation of novel methanogen species will be carried out in collaboration with the laboratory of Dr. James Chong (University of York), one of the few labs in the world with this expertise.